CeramBatt

There is a global race for the development of the next generation of EV battery technology. Batteries using solid state electrolyte (SSE), including the recently discovered garnet based Lithium Lanthanum Zirconium oxide (LLZO), have attracted significant interest due to their high energy density, increased safety and durability. Successful implementation will ultimately be determined by the ability to produce them efficiently, sustainably, cost-effectively and at scale.

The CeramBatt project brings together a consortium of word leading organisation from Canada and the UK each with key complementary expertise; National Research Council of Canada (NRC) has significant capability in battery material development in Mississauga and Ottawa, The Manufacturing Technology Center (MTC) is home to the UK National Centre for Additive Manufacturing. Photocentric Limited an innovative SME based in Peterborough that pioneered LCD AM technology and also manufactures photopolymer formulations and Electrovaya Inc a dynamic and rapidly growing SME based in Mississauga which develops and manufactures portable Lithium-ion batteries and battery management systems for the automotive, warehousing, autonomous guided vehicles, power grid, medical, and mobile device sector. The partners will develop and prove a new manufacturing route for SSE batteries using a novel combination of material and advanced manufacturing processes. This is only possible through this ground breaking international collaboration.

As well as the economic benefits arising in UK and Canada, the development of more effective battery technology will help boost EV uptake thus helping the UK and Canadian governments to meet critical targets for zero emission transportation.